Food Microbiome and Health: Exploiting current and new mechanistic knowledge from Themes 1 to 3 to design and trial food/microbiome-based interventions

Technical abstract
To undertake animal model and proof-of-concept human studies to evaluate the efficacy of food/ microbiome interventions designed to improve and maintain long-term health and provide a gateway to exploitation translation and future human clinical trials.